A virtual patient to support medical training.

The research centres on the creation of a virtual patient using audio and visual modalities. The aim to to support trainee doctors in learning to interact with patients. A specific challenge is to generate a realistic virtual patient with only limited access to domain audio and visual data.